AtmosML - data driven predictive weather analysis based on localised historical weather patterns to optimise construction schedules

This project is focused on the development of data driven predictive weather analysis based on localised historical weather patterns to optimise construction schedules.

The use of Artificial Intelligence in this project incorporates data driven decision making and project management optimisation in order to increase business productivity. This is in response to recent changes and caters for a growing need, with a strong appetite from end-users for a new solution to help solve the identified business challenges.

Lead by an experienced interdisciplinary project team comprising technology and construction experts, the innovation will provide new tools to improve business productivity, positively impacting the UK construction industry.

We highlight the key points of difference of our technical innovations against the current state of the art, as well as provide detailed information on the challenges we are solving in our specific area of innovation. A group of end users will help guide outputs and address barriers to mainstream use, in order to expedite market adoption.

Our project offers various benefits, including economic and societal, which have the potential for widescale impact, positively contributing to the UK economy as a whole.